Drone ecology: using UAVs to monitor and map forest phenology

Phenology is a key driver of ecosystem processes in tropical forests. The timing of leaf flush, flowering and fruiting events can drive the movements of animals (Curran and Leighton 2000), and may potentially explain observations dating back as far as Alfred Russell Wallace (1869) as to why tropical rainforests sometimes appear deserted and at other times are buzzing with life. In this project, we will combine aerial observation of a forest canopy with field measurements of invertebrate biomass to test this hypothesis, and use our results to examine the likely consequences of forest fragmentation on biodiversity. This project represents a novel extension for the use of drones in tropical ecology and conservation (Koh and Wich 2012), and fieldwork will be conducted at the site of the SAFE Project in Sabah, Malaysia (Ewers et al. 2011).
We will develop and implement an aerial UAV platform for capturing light and/or hyperspectral photographs of a forest canopy, and use commercially available software to produce geo-referenced, 3-dimensional photo mosaics for analysis. We will develop image analysis techniques to identify and map the boundaries of individual tree canopies, to check and align the spatial location of tree canopies among photo mosaics taken at different times, and to detect systematic changes in the colour composition of tree canopies that could indicate phenological events. Phenological events will, in turn, be automatically categorised into leaf flush, fruiting and where possible flowering events, with tree mortality and/or treefall events also likely to be identified and mapped. Phenology across space and time will be monitored and mapped through the implementation of routine, bi-weekly UAV flights across standard flight paths. We will rely heavily on statistical methods originally developed to determine extinction dates of species (Roberts and Solow 2003), and more recently extended to determine the timing of the onset and cessation of phenological events (William Pearse, pers. comm.), to interpolate our fixed time observations into continuous date estimates of phenological timings.
To determine the link between tree phenology and invertebrate movements, we will establish grids of activity-based invertebrate traps in the forest canopy. Traps will be monitored bi-weekly for at least one 12 month period, with collected invertebrates dried and weighed to determine invertebrate biomass. For each tree in which there is a trap, we will correlate the time series of invertebrate biomass in that tree with the binary events of presence/absence of leaf flush and/or flowering of that tree. We will use time lags in the analysis to examine the effect of fruiting, which is expected to follow flowering in a predictable procession. If our hypothesis is correct, we will detect an increase in the biomass of canopy invertebrates during phenological events.
We will use our results to determine the scaling relationship between forest area and 'phenology density', represented as the proportion of area undergoing a phenological event at any given time. This relationship will be replicated in a spatially explicit simulation and used to determine the minimum size a forest fragment might need to be to ensure a continuous supply of the phenological events that underpin the supply of resources to invertebrate communities.